Essays in International Macroeconomics

It is a well established fact that the traditional Phillips Curve is flattening;, that is, ceteris paribus, domestic inflation is becoming less responsive to the domestic output gap.